SenSat - Agricultural Monitoring Technologies

SenSat are seeking expertise from an agronomist to help work with the development team on planning and implementation of remote crop monitoring services around the UK and European crop growing cycles. We would like to work closely to establish yield potentials for the main arable crops in the UK and Europe, including planning which crops could sustain the largest economic benefit from effective fertiliser application and disease/weed/irrigation monitoring and prevention. This would include knowledge of the growing cycles and the preventable problems which occur at each stage.